Intelligent Remote Monitoring Systems for Digital Healthcare

Brief project summary: In the UK, reviews of case records have shown that in 2014 there were 1.2 million reported care incidents and 12,000 avoidable deaths. Over 1000 UK patients die per year of complications after cardiac surgery alone, at a cost to our NHS of >£180million/year. Recent reports from the NHS (UK) and the WHO estimate that up to 27% of patients in intensive care experience some form of medical complication during hospitalisation with up to 15% being classified as serious complications connected to adverse preventable events. It is also estimated that on average patients experience 36 preventable adverse complications per 1,000 bed days. Total number of hospital beds in UK ca. 175k, USA ca, 910k. NICE has estimated that approximately 23,000 in-hospital cardiac arrests in the UK, and at least 20,000 unanticipated intensive care unit (ICU) admissions in England, Wales and Northern Ireland, may be avoidable with better care. The aim of this project will be to identify, validate and develop real-time risk models that address specific complications and offer a predictive element which can run in current and new Rinicare products as well as third-party legacy products in the NHS and wider healthcare community. Assessment of current model development methodologies employed in patient monitoring applications will be undertaken with the aim of identifying potential application of existing modelling techniques not currently in use in healthcare.